The role of RNA structures in plant response to temperature

Technical abstract
Previous studies on RNA structure have mainly relied on in vitro synthesized RNAs or in silico predictions, neither of which reflect the natural situation in vivo. I have established the first platform to measure RNA structures in vivo at both the genome-wide scale and for targeted low abundance mRNAs. This platform allows us to study global RNA structural changes, as well as targeted individual mRNAs, under a variety of conditions, including cold and heat stress. This proposed study aims to elucidate the role of RNA structure in the post-transcriptional regulation of gene expression in response to different temperatures. Firstly, in vivo RNA structural mapping will be undertaken in Arabidopsis thaliana under different temperature regimes. By global comparison between different temperatures, I will identify potential plant specific RNA thermometers (RNA regions within the 5'UTR that show structural shifts in response to temperature). Moreover, together with previous studies on polyribosome association during heat stress, I will determine how the global RNA structural changes correlate with translational efficiency. Additionally, I will explore the role of RNA structure during RNA maturation under different temperature regimes. This genome-wide analysis will provide many RNA candidates for further study. Individual plant specific RNA thermometers will be identified and characterized. I will mutate essential nucleotides required for sensing temperature and assess their corresponding biological function via transgenic assays. Tertiary contacts and conformational dynamics of the RNA thermometers will be assayed using Single-Molecule FRET. Lastly, I will develop a user-friendly web server to analyze, predict and visualize in vivo RNA structures under different temperatures in Arabidopsis. In summary, this proposed research will reveal the function of RNA structure in the post-transcriptional regulation of gene expression in response to differences in temperature.